Lifecycle Assessment of Perfluoro Carboxylic Acids on Farming Land

Per and poly-fluoroalkyl substances (PFAS) are a class of synthetic surfactants, characterised by a
(partially or fully) fluorinated carbon tale that renders them both hydrophobic and oleophilic, as well
as extremely chemically and thermally stable.1 These unique properties have led to the widespread
use of PFAS in several consumer (non-stick cookware, clothing, cosmetics) and industrial
(fluoropolymer manufacturing, metal plating) industries.
1,2 This has resulted in the entrance of PFAS
into the environment, for example from industrial discharges, or via migration from PFAS containing
products.3,4 Once present in the environment, the recalcitrant chemistry of PFAS renders them
extremely persistent, leading to the (bio)accumulation of PFAS in various ecosystems and in
humans.
5,6 Human exposure to PFAS has been associated with adverse health effects such as altered
immune system function, liver disease, cancer, and endocrine disruption.
7,8 As a result, regulatory
measures have been introduced by various environmental agencies (European Chemicals Agency,
Stockholm Convention on Persistent Organic Pollutants, United States Environmental Protection
Agency) in an attempt to mitigate PFAS release and bioaccumulation.
9-11 However, these regulations
do not currently encompass the vast array of potential PFAS structures, and hence the environmental
persistence of PFAS is still a prevalent issue.
12
Agricultural soils represent a major sink for PFAS. PFAS have been detected in municipal wastewater
treatment plants, resulting in potential inputs to farming land from the application of nutrient-rich
sewage sludge (biosolids) as fertiliser.
13,14 In fact, significant positive correlations between PFAS
concentration in soil and biosolid loading rates have been observed in the literature, 15-17 indicating
biosolids as a potential source of PFAS contamination in agroecosystems. Other potential inputs to
agroecosystems include atmospheric deposition, the use of treated wastewater effluent as an
irrigation source, and the use of PFAS-containing farming equipment.
18 The affinity of PFAS to the soil
organic phase (SOP) coupled with their resistance to (bio)degradation means soils may serve as a
long-term reservoir for PFAS within the environment,
19 with unknown long term ecological
implications.20,21 Furthermore, the presence of PFAS in agricultural land has been shown to lead to
their entrance into the food production chain, for example via plant or livestock uptake, or leaching
into groundwater.
11,22 A lack of understanding of the PFAS lifecycle in agricultural systems means the
extent of this is uncertain. There is a need for further research into the sources, mobility, and
eventual fate of PFAS in agroecosystems, an understanding of which is essential for the development
of future policies regarding PFAS contamination, as well as in the development of agricultural land
remediation techniques.23